ConVEx – Connected Vehicle data Exchange

This proposal is for a Connected Vehicle data Exchange (ConVEx) facility: an open platform for the commercial exchange of data to enhance and accelerate the development of connected and automated vehicles (CAVs). This will help to position the UK as a leader in CAV research and development (R&D) and accelerate anticipated CAV benefits including improved safety, easier access to mobility and more efficient transport. The consortium is led by Bosch, and includes Jaguar Land Rover, Transport for West Midlands, WMG, and three SMEs: Valerann, Synaptiv, and Immense Simulations. InterDigital and Transport Systems Catapult will both support the consortium in their role as subcontractors. The vision for the facility is for a centre that aggregates data relevant to the development and/or operation of CAVs from a diverse range of sources. These data could be already publicly available, available under licence or purchased by the facility. Services will include curation of these datasets within in a single ‘shop window’ for organisations seeking data resources relevant to CAV development and deployment; data cleansing and analyses, drawing together relevant datasets and exploring connections that generate further insights into CAV development, deployment and operation; and enabling organisations to monetise data resources that may have previously been left dormant.